Ecopedagogy for accelerating a city-wide just energy transition in Glasgow

Effective ecopedagogy is an essential aspect of just energy transition, which requires us not only to think about individual and household behaviour change outcomes but also to involve communities in critical conversations.

The project focuses on working with communities and partner organisations in Glasgow. The research will develop ecopedagogic approaches to enhance understandings of the Smart Local Energy Systems (SLES). The student will develop and evaluate interventions designed to support community involvement. The project involves forming partnerships with local organisations and will involve community partners and stakeholders. The student will critically evaluate outcomes of the chosen interventions.